Decomposing Neural Representations: A Unified Framework for Subpopulation-based Analysis of Specialization in Transformer Language Models

The proliferation of large, pre-trained Transformer models has revolutionized Natural Language Processing, yet their internal mechanisms for handling diverse and heterogeneous data remain poorly understood. This thesis confronts this challenge by developing and applying a unified analytical framework to investigate how these models represent and specialize for distinct subpopulations of data. The core of our methodology is a comparative subpopulation analysis, where a generalist model-trained on multiple domains, languages, or tasks-is systematically contrasted with a set of specialist control models trained on individual data subpopulations. Through a suite of evolving matrix analysis techniques, we quantify representational similarities layer-by-layer to uncover the locus of knowledge encoding and adaptation within the network architecture.

This framework is deployed across three comprehensive investigations of increasing complexity. The first study examines domain learning, utilizing Singular Vector Canonical Correlation Analysis (SVCCA) to reveal how model capacity and data size impact the encoding of domain-specific information, demonstrating that larger models effectively embed specialist behaviors for domain-specific vocabulary.

The second investigation extends this paradigm to the multilingual setting. By developing a novel joint matrix factorization analysis tool, we conduct a large-scale study across 33 languages, showing that the encoding of morphosyntactic information varies across layers and is influenced by linguistic properties such as writing systems. The resulting representations are shown to correlate strongly with cross-lingual task performance and can reconstruct linguistically plausible phylogenetic trees.

The final study addresses the contemporary challenge of massively multi-task instruction tuning in Large Language Models (LLMs). Using Centered Kernel Alignment (CKA) within our comparative framework, we analyze how an LLM represents over 60 distinct NLP tasks. Our analysis reveals a clear functional segmentation of the model's architecture into three distinct roles: initial shared layers for general-purpose representations, subsequent transition layers where task-specific information is rapidly encoded, and final refinement layers that hone these representations for task execution.

Collectively, these studies establish a robust methodology for interpreting complex neural models and provide a fundamental insight: generalist language models learn to partition their representational space, creating specialized subspaces for different data regimes. This work pinpoints where this specialization occurs within the model's depth and elucidates the principles governing adaptation, multilingualism, and multi-task learning in the modern NLP landscape.